Leeds Beckett University and ARC Building Solutions Limited KTP 24_25 R3

To create a bespoke, quality and installation monitoring product utilising AI predictive model development and data monitoring to optimise installation quality, automation of fault finding and dynamic digital asset management.